PP1: Identification and assessment of coping measures for extreme weather events

To effectively cope with extreme weather events (EWE), the following important and closely-linked elements would be required: evidence on the probability and the impact of the EWEs, technologies and coping measures that mitigate the impact, as well as communities that are willing and able to take up the coping measures. This programme package (PP1) is concerned with the second element / identifying and assessing methods (technology and people) for coping with EWEs. It is an integral part of the project as it provides technical information on coping measures which is essential for research into barriers/drivers of their uptake by the community (PP2). This interaction between communities and coping measure research will also result in a tool that would assist choosing coping measures - a matrix of technologies and methods, which have been assessed and ranked for their technical performances and potentials for wide community uptake. A further interaction, with the development of EWE impact simulator (PP3), will contribute to the development of the latter.